Search for 4-top with ATLAS

The student will work on the observation of 4-top events with ATLAS. As part of this project, the background and signal have to be well understood and studied and new methods to enhance the signal significance have to be developed. In addition, the student will search for beyond the SM physics in this process. Furthermore, the student works on jet-substructure techniques as his ATLAS service work.